Developing the hydrogen-deuterium exchange mass spectometry technology to interrogate membrane protein dynamics

The project will explore how lipids and other molecules impact the structure,dynamics and function of human integral membrane protein assemblies